Delugenergy_InnovationVoucher

The Deluge Energy Software Solution combines “Big Data Analytics” and cutting-edge “Behavioral Science” to enrich Utilities customer experience and to enable you to achieve measurable outcomes, including Customer Engagement, Water and Energy Efficiency, Gamification and other marketing program participation.